Online Platforms, Offline Consequences: Exploring online abuse against feminist activists in Kyrgyzstan

The research aims to explore online abuse against feminist activists in Kyrgyzstan. Events
and developments associated with feminism have sparked severe online backlash against feminist
activists. These include the first feminist art exhibition in Kyrgyzstan, attempts to introduce
matronymics, a feminist activist's music video and the disruption of a peaceful women's march
(Imanaliyeva, 2023; Suyarkulova, 2020; Spangler, 2023; Djanibekova, 2020). Despite negative
reactions online, Bansal et al.'s (2023) scoping review demonstrated a significant gap in knowledge
of gender-based online abuse in Central Asia. By concentrating on Kyrgyzstan, where feminists
face heightened vulnerability to online violence, the research seeks to contribute to a more inclusive
and globally informed understanding of gender-based online abuse.